Investigation of phage-host and human cell interactions via the biochemical and structural analysis of host cell receptors

Bacteriophages are viruses that target their host bacteria with great specificity and can therefore be used as therapeutics, in a process known as phage therapy. In order to understand better the mechanisms of phage therapy, we need to investigate in more details the phage-host and human cells interaction.
In this project, using phage biology, human cell biology, confocal microscopy, biochemistry and structural biology, we wish to investigate further the interactions between phage-host and human cells, with final goal the better understanding of the factors that are of importance in the success of phage therapy.